Choice Architecture for Information Security

Information security decisions are often made without any formal or rigorous backing. For instance, data about impact or likelihood of security breaches is rarely available. Careful prediction, for instance using monte carlo simulation, is often ommitted. It is natural, but also somewhat easy, to say that we need more rigorous techniques when we make information security decision. In the investigator's own work the following key challenges remain unresolved.

First, rigorous approaches may introduce a false sense of security to decision-makers by not fully disclosing assumptions to decision makers (e.g, a model may assume a restricted attack scenario). Secondly, one may invest in perfecting the rigorous aspect without gaining too much more information; that is, the value of the added rigour may not lead to better decisions. This violates Buffett's mantra to better be approximately right than precisely wrong. Thirdly, decision-makers tend to ignore the information they receive through rigorous assessment, unless it validates the decision they already intended to make.

To address these issues, we take inspiration from the work on nudging in the behavioural economics community, which provides a framework to influence decision makers as effectively as possible. In particular, we need tools and techniques to form a choice architecture tailored to information security. Information security has particular well-known characteristics, which we will exploit to provide sufficient rigour underlying the choice architecture. In particular, the project will establish rigorous mathematical approaches to include uncertainty about unknowns in our analysis, and will derived a theory about the 'value of rigour', allowing experts to judge which elements of rigour pay off further investment.

We do our research in connection to one overarching information security issue of high practical importance, namely 'consumerization', that is, the use in the workplace of people's own technologies. This is possibly the main challenge that IT departments face in the coming years, to keep the workplace secure as the boundaries between work and personal life become more blurred. Depending on the enterprise, doing the "right thing" may result in different policies. The project will work with large organisations and SMEs through well-established channels. It will demonstrate the benefits of the advocated choice architecture through a case study in an SME.

In very concrete terms, a possible outcome that an end user may experience as result of the project is as follows. Our research in the psychology of choice may reveal that a sense of ownership of data contributes to better security behaviour of employees. Quantitative techniques underlying the choice architecture measure the frequency with which an employee uses the phone for this purpose. Nudging tools are installed both as a mobile phone application and as a desktop tool for the CISO. For example, the tool for employees may be a mobile app that visually displays the consequence of data loss from the perspective of the employee, for instance in terms of how success in their job may be at stake. It makes strategic use of opt-outs and opt-ins to nudge the employee to balance security and productivity based on an underlying predictive model. The nudging tool for the CISO may be a desktop tool that provides the latest data and can be configured for a particular part of the organisation. The CISO tool carefully protects against a false sense of security by presenting the risk of unknowns and helps the CISO understand what data and which underlying assessment or decision-making would help improve the decision-making most.

Potential impact
The impact that ChAISe aims to create stems, on the one hand, from its foundational research contributions and, on the other hand, from making these available through tools used in a real-life context within organisations.

So, the impact goals are as follows:

- knowledge: we will disseminate the research results in academic venues, and we will target specific venues year after year to create maximum impact for our results (the venues are WEIS, DSN, SOUPS, CHI, see JoR). Additionally, we will make the software and physical tools openly available.

Impact through knowledge will also arise from the dissemination events funded through the EPSRC Network for Cybercrime, see 'society'.

The Cybercrime Centre at NCL and nuWARP at NH provide very powerful venues to regional government and industry. The Centre runs master classes together with the North East Fraud Forum, and by combining this with the nuWARP SME base we greatly increase our impact through spreading knowledge. We also regularly participate in outreach events, e.g. at the Centre for Life, the Great North Museum, etc.

- economy: as shown by the outcomes of the TSB-funded Trust Economics project (in which the PI participated), the techniques and tools we develop can be used in consulting services. We believe that our choice architecture is yet one step more useful through its influencing capabilities. We did not budget for activities to achieve such impact, since we need to concentrate on the research first, but the potential has been demonstrated and could easily follow from this project.

Through our work in collaboration with the JISC-funded Iridium project, we will influence the IT-related business leaders in Newcastle University, and by extension in the UK through JISC. In particular, Iridum focuses on data flow and value of data, so our work adds information security concerns to that mix. We already work intensively with the IT Information Security team in Newcastle University and will continue spreading impact through these interactions.

Through our work in nuWARP we have a uniquely powerful link with the people in SMEs that are concerned with information security. By executing the final evaluation within an SME, we will have direct impact on the security behaviour of that SME. In general, impacting SMEs can provide particularly high impact, since SMEs typically do not have the information security experts on board.

- society: we will receive partnership funding from Social Inclusion through the Digital Economy project, equivalent to two years of RA. This RA will exploit the use of our tools in designing government services, to help with information security decisions by users of the services.

We will use the recently awarded EPSRC Network in Cybercrime to fund two workshops that includes attendees from all sectors. The purpose of the workshops is to disseminate knowledge, but more importantly, to develop follow-up opportunities in any of the impact categories (knowledge, society, economy, people).

- people: the skill set that the RAs will require and further improve is in high demand, in the UK and beyond. Moreover, the interdisciplinary nature of the research will allow the RAs to grow and positions them for leading roles in academia or industry. The physical presence of the three RAs in the Cybercrime Lab will further makes them interact with others and meet additional new partners, etc.